Experimental Aerodynamics (ExpAERO) Project

The ExpAERO project will generate a deeper understanding of the flows on transonic wings in a number of specific areas where detailed experimental data has to date been lacking. It will provide input to enhance Airbus wing design methods. Main activity to be located in Bristol and Bedford.